Smart Windows Clean Air Testing

SmartWindowsTM is an innovative product solution that protects building occupants from external noise and air pollution, improves internal environmental quality and reduces waste heat loss. Through the use of internal & external sensors, and intelligent algorithms, SmartWindowsTM are able to automatically determine the optimum window position, shielding from external pollutions, reducing internal heat loss or allowing natural ventilation for cooling, protecting from detrimental health, well-being & quality of life effects of external parameters. Whether part of a new-build project or undertaking a retrofit project, SmartWindowsTM is able to fit all needs.

The SmartWindowsTM project has already made significant strides, with a successful proof of concept funded by InnovateUK & RCDC internally. Now, the focus is on transitioning from the lab to the real world. In partnership with Portakabin and Loughborough University, a new prototype will be rigorously tested in live environments, determining proof-of-performance of the product and against building regulations related to overheating, ventilation, and acoustics.